Reactor Anti-Neutrino Monitoring R.A.M. -- Plutonium Accounting using T2K ECal Technology

The neutrino group in the Physics Department at Liverpool University is developing applications for neutrino detection technologies which they are using in current experiments or developing for future ones.

Remote anti-neutrino detection is being developed for continuous, automatic, and non-intrusive plutonium monitoring and accounting of a reactor core, for security and non-proliferation purposes. The approach pursused here is for improved cooperative monitoring of nuclear reactors, as required by the Nuclear Non-proliferation Treaty. The IAEA have endorsed research into this anti-neutrino detection technology, which is currently ongoing in Europe and the USA.

The main objective is to build a proof-of-concept, detector for remote continuous monitoring and plutonium accounting of reactor cores using the neutrino flux based upon T2K ECal technology.